TeenyWeenyVR - A VR-based edutainment platform for Children with Special Educational Needs and Disabilities whilst creating an additional revenue stream for Children's entertainers and Travel attractions

TeenyWeenyVR is a combination of Uber+NetFlix like application, where families and children can find VR-based Children's entertainment, fun-based travel guidance/preparation content created by Kids' entertainers. Our innovation will open up an entertainment avenue for children who can not afford or children who are with special educational needs and disabilities (e.g. autistic spectrum disorders) leveraging on next generation technologies.

TeenyWeenyVR also enables an additional revenue stream for Children's entertainers to take them to global audience and to create more inclusion at the travel destinations.